CARE: Customer Automated Recommendation Engine

The boom in big data and predictive analytics is well documented. The vast majority of data
are unstructured (at least 80%) and this is only set to grow both in volume and proportion.
Text analytics is a growing market with sophisticated tools from well-established vendors.
However these tools are either focused around specific, pre-defined tasks (e.g. sentiment
analysis) or they require skilled data scientists to use them to build models for specific tasks
and then to interpret them for business users to action. This creates a huge gulf between the
oceans of customer text data from call centres, CRM, POS, emails, social media etc. and the
ability of the companies to act on the insight in the data in real-time, both towards specific
customers (e.g. to stop them leaving a telecoms provider) and segments of customers (e.g.
prioritising actions which increase customer satisfaction, product improvement, or upsell
opportunities). "CARE" or Customer Automated Recommendation Engine is a revolutionary
approach to text analytics which does not pre-define patterns, but uses a proprietary technique
to find any useful pattern in text and recommends the most useful predictive actions in realtime.